The Productivity Institute

Summary continued:

The Productivity Institute will be led by the University of Manchester (UoM), whose Alliance Manchester Business School will act as its headquarters. The Productivity Institute will include eight partner institutions across the country: University of Glasgow, University of Sheffield, University of Cambridge, King's College London, Queen's University Belfast, Cardiff University, University of Warwick, and the National Institute of Social and Economic Research. NIESR will coordinate The Productivity Institute's policy outreach as well as establish and lead a national Policy Reform Group. In recognition of the uneven nature of the productivity puzzle across regions and sectors, The Productivity Institute will build capacity throughout the UK by establishing eight Regional Productivity Forums which will act as local focal points to engage our target users, scope their needs and challenges, and understand where The Productivity Institute can add value. These Forums will be supported by experts from the participating universities.